Kidney-inspired membranes with superior anti-fouling and separation properties

Kidneys have remarkable filtration and anti-fouling properties. They are able to filter daily about 140 liters of urine from our blood, without notable clogging or fouling by proteins. Preliminary studies on the mechanisms underpinning this performance, both on the molecular and the system scale, suggest innovative designs for artificial membranes for water purification and bio-separations. This thesis will systematically explore this potential numerically and experimentally, using our unique, nature-inspired chemical engineering (NICE) methodology, to help us design and synthesise nature-inspired membranes that leverage these properties.